Narrow-linewidth Emission by Enhancement of Diode Lasers for quantum systems NEEDLE

Quantum technologies are poised to reshape the scientific field, but are limited at present by the availability of high-performance, narrow-linewidth laser systems in a compact size, as these laser sub-systems tend to be a major contributor to the size and cost of the final system. In this project we will develop a compact, narrow-linewidth laser system to achieve the performance required for quantum technology applications. This project will aim to address the requirements for use in Rb based quantum sensors with a practical narrow linewidth laser system at 780 nanometers.